New secure ultra-reliable and low latency Data Link for UAV (SUREAL)

The development, implementation, and demonstration of a mesh based novel data link system for professional Unmanned Aerial Vehicles used by First Responders to support search and rescue missions.